MAC-UK

Nyobolt is commercialising ultra-fast charging, high power battery technologies for applications ranging from power tools to automotive, and is currently scaling production to meet customer demand. In this project, Nyobolt will optimise for quality and speed the giga-scale manufacturing at UKBIC of Nyobolt's electrode material.